Epidermal stem and transit amplifying cells

Stem cells are frequently in the news. Most of the public debate on stem cells centres on the use of cell lines made from embryos left over from fertility treatments. However, stem cells from adult tissues are already in routine clinical use, for example in bone marrow transplantation. My laboratory studies adult stem cells in the outer covering of the skin, the epidermis. I am studying the molecular make-up of epidermal stem cells and investigating what happens to stem cells when they are stimulated to divide. My work is of practical benefit for three reasons. The first is that it may lead to improvements in the quality of skin grafts that are prepared by growing epidermis in culture. Secondly, it may provide information about stem cells in other adult tissues, such as muscle and brain, because the molecules and mechanisms I study may have similar functions throughout the body. Thirdly, by identifying the molecules that control stem cell division I may find new targets of anti-cancer drugs.

Technical abstract
My objectives are to characterise the stem and transit amplifying cells of human interfollicular epidermis, to investigate the significance of stem cell quiescence, and to examine lineage commitment by the progeny of stem and transit amplifying cells.
To discover new stem cell markers I have generated single cell cDNA libraries from cultured human keratinocytes. I will use in situ hybridisation and antibody staining of normal human skin and tumours and transgenic mouse skin in order to identify where a panel of 9 new markers is expressed. I will characterise the function of the markers by retroviral overexpression and knockdown in culture and will modulate expression of the most promising markers in vivo using transgenic mice. I will use single cell cDNA libraries to find markers of transit amplifying cells and will investigate whether stem and transit amplifying cells are discrete populations or represent different points in a gradient of ?stemness?. I will generate new libraries from cells isolated directly from the skin in order to uncover stem cell markers that are niche dependent.
I have evidence that Lrig1 is a marker of human interfollicular epidermal stem cells that maintains stem cells in a quiescent, non-proliferative, state by reducing Myc activation and EGF responsiveness. My lab has also identified a novel RNA methyltransferase, Misu (NSun2), that is required for Myc induced proliferation of transit amplifying cells. I will examine the effects of Lrig1 loss or Misu overexpression on proliferation and differentiation in mouse epidermis. I will examine whether loss of Lrig1 impairs beta-catenin induced hair follicle formation and whether loss of Lrig1 or overexpression of Misu promotes or inhibits terminal differentiation, my hypothesis being that differentiation is a fail-safe device to protect the epidermis from uncontrolled proliferation.
I will use a nude mouse xenograft model to determine whether the different populations of human stem and transit amplifying cells I characterise differ in lineage differentiation potential. Mutations in the N terminus of Lef1 not only block induction of beta-catenin genes but also promote sebaceous gland differentiation and tumour formation; I will investigate potential mechanisms, starting with the observation that the same genes are induced by mutant Lef1 and by deletion of the homeodomain transcriptional repressor Barx2.
Applications of the work are new therapies based on autologous adult stem cells and new prognostic markers for cancer.